UpCycling mIneral and timbeR-based waste from Construction & manUfacturing process industries through eco-design, advanced logistics, quality control and digital solutions

The transformation of the European Process Industry needs to embrace circular economy and restorative feedback loops, as a key pillar of the design of entire value chains. Construction, as a waste-intensive sector, is expected to greatly benefit from the potential impacts of circular economy models, to optimize the use of resources, reduce exploitation of raw materials and costs associated with its supply. In the construction and manufacturing process industries, a key challenge to allow the actual uptake of circular economy models and of upcycled /repurposed and/or recycled materials, lies on the need to guarantee that reclaimed materials can offer the same level of quality, performance, and safety of new secondary products. The aim of CIRCULess, is to contribute to foster circularity in the construction and manufacturing process industries, by minimizing Construction and Demolition waste (C&DW) as well as Manufacturing waste (CDM), with focus on mineral (i.e. concrete) and timber-based material streams, which is aligned with the objectives of the Processes4Planet Partnership, by developing new processes for circularity of secondary materials from wastes/residues for all industrial processes, without compromising quality and performance as well as sustainable-by-design circular products. CIRCULess main objective will be addressed by experimenting new circular products and novel processing techniques to improve the quality and performances of secondary materials up to industry expected standards, improve value chain environmental friendliness, maximize recycled components. These actions will benefit from the support and will provide inputs to a tailored digital platform to orient decision making and operational activities. Finally, to foster uptake by the construction sector, recommendations for standards updates and relevant training material for both upskilling current construction workforce and create new specialized profiles in the sector will be created.